Adapting Jane Austen for Educational and Public Engagement

Transforming Middlemarch (AH/V015575/1) produced what is believed to be the first digital genetic edition of a classic novel television adaptation : . This resource provides innovative ways of engaging with George Eliot's novel through the lens of a TV adaptation. A study day held in December 2022 at the British Library invited representatives from educational publishing, libraries, archives and the heritage sector, English teachers and screenwriters, to user-test the genetic edition and explore the potential of applying XML encoding technologies to other screen adaptations to produce educational and heritage resources. User-specific modifications were recommended.

This follow-on funding bid aims to develop these methodologies and apply them to Andrew Davies/Jane Austen screen adaptations for public engagement and impact, in partnership with the Educational Recording Agency (ERA), Jane Austen's House (Visitor Centre) and the English Association. In this project we want to explore and illustrate how the technologies we developed for a scholarly digital edition can be adapted for pedagogic and public-engagement ends, in order to enhance understanding of historic literature in schools and heritage sites.

The project will draw on the screenplays of Andrew Davies, the archive of producer Sue Birtwistle and related materials held in De Montfort University's Special Collections. These archives contain multiple digitised versions of Andrew Davies scripts, Birtwistle's production notes, correspondence and a range of publicity and press materials. From these rich sources, the project will produce digital educational resources for publication on ERA's website (https://era.org.uk/literary-archive/) for Pride and Prejudice, and for installation at Jane Austen's House, Chawton and on their website, focusing on Northanger Abbey.

For ERA the teaching materials will comprise a downloadable study pack and an online digital tool which links encoded extracts from the available scripts of two award-winning adaptations of Pride and Prejudice (Davies's 1995 BBC TV series and Joe Wright's 2005 film version adapted by Deborah Moggach) alongside comparative key scenes from Austen's novel (a GCSE set-text), demonstrating ways in which digital intertextuality facilitates engagement with the source. These scenes will be illustrated with clips from both screen versions supplied by ERA.

For Jane Austen's House the project will prepare a multi-media exhibition ('Adapting Jane Austen') in Summer 2025 (celebrating Austen's 250th anniversary), featuring digitised extracts from selected novels, comparative scenes from the scripts, production memorabilia and interviews with screenwriter Andrew Davies and television producer Sue Birtwistle. Dedicated A-level support materials for Northanger Abbey (2007), a popular AQA recommended coursework text, will include a key scene breakdown of Andrew Davies's adaptation process benefitting from four extant screenplay drafts and illustrative film clips.

We will work with the English Association to arrange two focus groups in Spring 2025 to trial the educational materials with teachers, examiners and other stakeholders, and will incorporate feedback capture into their design to assess their effectiveness in use from September.

Digital Humanities methodologies provide valuable techniques for cultural preservation and transformation enabling greater access and enhanced experiences for visitors to heritage sites, and innovative ways of engaging pupils in schools with classic literary texts through screen adaptations.